Giant Exoplanets in 3D with JWST Emission Spectroscopy

JWST is revolutionising the study of giant exoplanet atmospheres, and recent observations have allowed unprecedentedly precise measurements of their chemical compositions and thermal structures. In particular, thermal emission measurements of these exoplanets are extremely sensitive to their physicochemical properties. In contrast to other techniques such as transmission spectroscopy, thermal emission observations are not significantly inhibited by stellar contamination effects and clouds/hazes. However, current models are not sufficient to interpret the high-precision emission observations of giant exoplanets made possible by JWST. These spectra are sensitive to 3D effects, which can in turn bias atmospheric inferences unless correctly modelled. Indeed, the analysis of some initial JWST datasets has been limited by model uncertainty, highlighting a critical need for improved models to capitalise on the 3D information in these rich datasets. In this STFC project, we will investigate and develop methods to extract accurate and multidimensional information from emission spectrum observations of giant exoplanets with JWST.
Our first objective is to test a hierarchy of multi-dimensional atmospheric retrieval models against real and simulated JWST observations, assessing the degree of multidimensionality required when interpreting observations in different thermal and chemical regimes. In particular, we will investigate different parameterisations for inhomogeneous dayside temperature profiles and varying-with-depth chemical abundance profiles. Our second objective is to develop a novel atmospheric retrieval method tailored to eclipse mapping observations. This method will map variations in chemistry and vertical temperature profile across the daysides of giant exoplanets. We will build on an existing eclipse mapping algorithm, 'Eigenspectra', which is able to identify distinct regions of the planet which have similar spectra. We will develop atmospheric retrieval models which account for the relevant geometric factors in order to measure the atmospheric compositions and thermal structures of these regions across the planetary dayside.
Modelling 3D effects in giant exoplanet atmospheres is essential in the era of JWST. The proposed work will unlock the full potential of these groundbreaking observations, revealing new insights into the atmospheric physics of giant exoplanets.